Sustainable gas pathways for Brazil; from microcosm to macrocosm

Both in Brazil and globally, gas is at a crossroads. On one hand it is abundant, has an increasing share in global energy supply, is relatively clean-burning and is often an economically competitive fuel. On the other hand the gas supply chain and its combustion emit carbon dioxide and methane, which lead to global climate change. Alongside this, gas production, distribution and use have non-trivial life cycle interactions with natural capital and ecosystem services. For gas to have a sustainable future role arguably the principal challenge is in enabling its continued production and use .

Brazil could greatly expand domestic gas production from two sources. First, it has the world's second largest bio-fuel industry (and is the largest exporter), and bio-ethanol production by-products can be used to produce decarbonised gas. Second, large natural gas reserves have recently been found in offshore deep water pre-salt. Yet Brazil faces complex challenges in making the most of its gas resource potential; key among these is a limited national distribution infrastructure, concerns over the environmental impacts of gas production and supply chain choices on unique ecosystems, and questions over the distribution of socio-economic benefits flowing from sugarcane-energy resource exploitation. There are also issues to be addressed to ensure that gas-related developments in Brazil continue to bolster social, as well as economic, objectives, and foster inclusive as well as environmentally-sound economic growth.

The key technical opportunities for gas in Brazil are twofold:
(1) The first is in the decarbonisation of gas, given that Brazil has a substantial bio-ethanol industry (worth US$33billion in value added annually), which produces vast quantities of bagasse and other wastes. These waste products can be used to produce biogas/biomethane. In 2015 Brazil produced 7Mt of bagasse, and this is projected to rise to 26Mt by 2030, which could produce up to 1.9bcm methane per year.
(2) The second technical opportunity is the use of significant pre-salt reserves (potentially combined with the bio-methane) in power generation to counter seasonal fluctuations in natural flow hydro electricity output. The technical challenges to capitalising on these opportunities are in technology performance and cost for low carbon gas production, creating a comprehensive infrastructure to support the distribution of gas, and determining the most beneficial use of the significant pre-salt offshore reserves.

This project will investigate these opportunities via an interdisciplinary approach, encompassing process engineering, socio-economics, ecosystem impacts, and energy systems modelling:
(1) Process engineering simulation and optimisation will be developed for sugarcane ethanol production, including investigation of how this process needs to be adapted in order to use the waste products (e.g. bagasse) to co-produce biogas and/or biomethane alongside the ethanol.
(2) Investigation of the socio-economic implications of bio-methane from bio-ethanol bioproducts, drawing on the engineering process characterisation, in order to identify the ways in which it can contribute to livelihoods, growth, and other development objectives.
(3) the ecological consequences of increased use of natural gas in Brazil will be considered. This will translate gas development scenarios into land use projections, and estimate the impact of the land use change on the carbon cycle, water quality and provisioning of drinking water to population centres.
(4) The project will culminate in the production of self-consistent quantitative scenarios of gas development in Brazil to 2050. These will be produced via a qualitative narrative scenario development followed by application of a state-of-the-art energy transition simulation modelling to provide quantitative estimates of the role of gas in Brazil.

Potential impact
The impact of this project will be achieved via a managed programme of collaboration, exchange and engagement both within and between Brazil and the UK, and more broadly. Specific strategies to achieve impact are summarised below:

1) The headline output of this project is a concise and authoritative synthesis of the most promising pathways for gas in Brazil. This will consist of insights on the engineering, economic, environmental and social implications of gas in comparison with other energy system possibilities. Impact will be achieved with this via a report (task 4 WP7) publicised via SGI communications channels, the annual SGI/GIC research workshop, and briefings to policy makers, regulators, and industry stakeholders.

2) A key strength of this programme, and one which will help ensure that maximum impact is delivered, is its integration into two recently established world class research activities in Brazil and in the UK, namely the Gas Innovation Centre at University of Sao Paulo, and the Sustainable Gas Institute at Imperial College London. Both of these initiatives already provide strong bridge between Brazil and the UK, engage with large networks of gas and other industry and policy stakeholders, and host a range of events, including lectures, seminar series and researcher exchange, including an annual research workshop (see point below).

3) The SGI annual research workshop will be a primary mechanism used to reach stakeholders. It will present research outputs across the SGI and GIC, and invites participation from further afield. Researchers and Investigators on this project proposed will be invited to participate in this workshop, ensuring the integration of project and people in the gas research community.

4) The proposed research includes regular two-way exchange of researchers, early career researchers and senior researchers between the academic partners in Brazil and the UK, ensuring linking of UK and Brazilian activities and cross-fertilisation of research streams.

5) Publication of research papers in leading international journals, and presentations at leading academic and industry conferences will be a core mechanism of academic output, and will underpin broader stakeholder interactions, thereby ensuring credibility of outreach.

6) Full publication and disclosure of the MUSE modelling environment (WP7), which will be developed into an open access modelling tool for wide use by researchers, industry and policy makers.

7) A project advisory group will be formed comprising BG Group, BG Brazil, BP, EPE (energy planning authority in Brazil), Datagro (bio-energy consultancy in Brazil), Comgas (gas distribution infrastructure operator in Sao Paulo), and ANEEL (electricity system regulator in Brazil), NERC and FAPESP. This group will provide direct advice and guidance to the programme, and with a specific remit to support the translation of research outcomes into impact in their sectors.

8) The PIs in both the UK and Brazil will raise impact as a main agenda item at all four monthly management meetings, and will keep track of all impact activities and outcomes.